Investigating and developing an optimized process for sustainable supply of SCB feedstocks generated from global sugarcane processing mills

Sugarcane Bagasse has potentail as a large-scale commercial energy crop currently used by biorefineries to produce value-added chemicals and biofuels. However, continuous supply of feedstocks to biorefining processing plants is currently threatened and unsustainable. It was suggested by that supply chain optimization would improve biorefinery performance and achieve better coordination. Efficient, and effective supply chain strategies in handling biomass collection, baling, transport, drying, storage, and pretreatment processes may mitigate sustainability. Research aim:Investigating and developing an optimized process for sustainable supply of SCB feedstocks generated from globalsugarcane processing mills